RNA In Situ-ations:Unravelling the Molecular Basis for Myotonic Dystrophy through HighResolution Cryo-Electron Tomography of Disease State RNA Condens

RNA In Situ-ations: Unravelling the Molecular Basis for Myotonic Dystrophy through HighResolution Cryo-Electron Tomography of Disease State RNA Condensates